Environment, Economy and Trade in British Discourse on Fisheries, 1650-1800

This project will examine the place of fisheries within British debates around political economy and
international competition between the English Civil War and the American Revolution, treating the muchoverlooked
topic of fisheries as a prism for rethinking the relationship between geopolitical competition
of trade, domestic and international economic growth and the rise of Britain as an imperial power.
Fisheries were fundamental to debates about the economic health and political stability of Britain, but -
despite the work of Harris (2000) - there exists no thorough study in this period of empire and
commercial expansion. My project will offer the first comprehensive account of the topic from a unique
perspective, at the intersection of intellectual and environmental historical approaches. In an age when
fisheries are once again entangled with both environmental concerns and tensions between Britain and
her continental neighbours, this research is particularly topical.